REMINDA: Revolutionising Energy Monitoring in Non-Domestic Buildings with AI

GoGreen will collaborate with world-leading researchers from the University of Strathclyde on the REMINDA project.

The project pioneers an Artificial Intelligence (AI)-powered sensor-free equipment-level energy monitoring software for non-traction operational estates in the rail transport sub-sector.

Our innovation promises to removes legacy barriers to adoption of energy management systems, by leveraging machine learning and existing smart meter infrastructure for the virtual submetering of non-traction operational estates.

It also stands to improve business productivity in the rail transport sub-sector, by eliminating time spent resolving data quality issues and freeing up energy teams to focus on targeted interventions to optimise energy usage across non-traction operational estates.

With the potential to reduce energy usage in non-traction operational estates by at least 20% and carbon emissions by over 200,000 tonnes of carbon dioxide equivalent (tCO2e) annually, the project contributes to the UK's net-zero by 2050 target and positions the country as a world leader in innovative clean technologies.

By making equipment-level energy optimisation more accessible and affordable to the long tail of small and medium-sized enterprises (SMEs) in the rail transport supply chain, the project is expected to accelerate decarbonisation in the rail transport sub-sector and beyond, contributing to the global fight against climate change.